Leeds Beckett University and VolkerRail Limited

To design, implement and embed data driven, user-centred, targeted and tailored behavioural interventions to enhance rail worker saftey and reduce accident risk.